The University of Sheffield and Ranplan Wireless Network Design Limited

To develop novel methods and algorithms for beamforming optimisation for multiple-input-multiple-output antenna arrays for the fifth-generation (5G) communication systems and beyond.